The Forge - A Social Science Researcher Network for Transport, Travel and Mobilities

The Forge social science researcher network for transport and travel aims to link social scientists from a range of backgrounds undertaking research on or relevant to transport, travel and mobility. The project will achieve these aims through two main routes:
1) Running three Summer Schools in 2011-2013 with subsidised attendance for 40 research students and early career researchers.
2) Establishing a network or research students and early career researchers which will promote knowledge sharing, interaction, publication development and career growth

The Summer Schools will act as a key focal point for the activities of the network. The network will be managed through a website where researchers can set up profiles and find researchers with common interests. Participants will also be able to apply for small quantities of funding to pay for travel and workshop costs for meetings on specific topics which will be open to network members.

The network and Summer School meets a major research capacity building need identified by the Economic and Social Research Council and the UK Department for Transport. Much greater integration of perspectives from the social sciences is required to the study of the major problems posed by the growth in transport and travel demand, a field which has traditionally been dominated by engineering a physical science approaches. The network offers the potential to develop new perspectives and to better integrate techniques from these different traditions.

Potential impact
The novel combination of a summer school and related research network has already proved to be an attractive and generative format for interdisciplinary exchange. The proposal to continue this a arrangement for a further three years provides:

1) A chance to explore substantive and critical topics relating to transport, travel and mobility from a range of social scientific perspectives
2) An important addition to the range of opportunities for early researcher/PhD student career development, including experience of management and policy interaction
3) A means of integrating 'transport' researchers - often isolated in areas of 'applied' research into wider communities of social science/social theory.
4) An opportunity to test the value of the 'Summer School + network' as a method of interdisciplinary capacity building
5) A means of capitalising on the energy and enthusiasm already established

The activities to date have suggested a huge latent demand for this type of research career development activity and have indicated the importance of such investment for the ESRC and the research community at large. There is scope, over the period of the proposed grant to involve early career policy makers and practitioners in the network and to create a much needed forum for inter-institutional as well as inter-disciplinary exchange. We will seek to do this through facilitating attendance for such participants at the summer school and by running specific topics and events to promote exchange between groups.

Whilst we see the main beneficiaries being the UK social science research community, the Summer Schools and network events involve significant policy engagement and exchange and we will seek to maximise these opportunities to help offset the cutbacks in central government training and outreach budgets that are being experienced.